University of Sheffield and Lucideon Limited

To develop a licensable thermally insulating inorganic non-flammable construction material based on ultra-low density alkali activated cement/geopolymer foamed concrete.